‘The National Woman’s MP’: Joyce Butler, women's rights and women's liberation from the 1950s to the 1970s

This project examines the life and work of councillor, alderman and MP Joyce Butler (1910-1992), especially her efforts to tackle sex discrimination in education, training and employment.
Inspired by anti-race discrimination campaigns, from the mid-1960s, Butler instigated a series of parliamentary bills aimed at eradicating sex discrimination. She built a coalition of support around this issue involving established and emerging activists for women’s rights. This expanded her longstanding commitment to women's causes and social justice. She was the first person to raise the thalidomide scandal in parliament, and spearheaded the campaign to improve access to cervical cancer screening for women.
By the time a commitment to eradicate sex discrimination became law, it was no longer associated with Butler and her campaign. But she retained her commitment to women’s interests, was involved in tackling violence against women and children, and helped resist the backlash against abortion rights. On her retirement, she was described by veteran activist Hazel Hunkins Hallinan as 'the National Woman's MP'.
This is a collaborative project with Haringey Archive and Museum Service at Bruce Castle Museum, which holds Butler’s uncatalogued papers. They will act as a partner and subcontractor.
The project will:
- map the networks and connections between women working within high and grassroots, formal and informal, and local and national, politics; and thus problematise the boundaries of women's activism
- develop the work challenging the periodisation of women's activism, by situating the women's liberation movement in a longer trajectory of post-war campaigning
- take an intersectional approach, attentive to issues of class, race and disability, as well as sex and gender, to interrogate the limitations, as well as the achievements, of this work
- offer a richer and more compelling account of how, when, and with what effects women were able to shape British politics.
A single authored book examining these themes and suitable for both academic and trade audiences will be submitted to Bloomsbury in 2027.
The project will also result in
- improved access to, and publicity for, the Joyce Butler archive, including a catalogue
- a series of oral history interviews on work and pay with older women for the Museum's permanent collection
- an exhibition marking the fiftieth anniversary of the Sex Discrimination Act; and loanable panels in the Museum's permanent collection
- schools outreach in the form of an educational resource pack suitable for key stages 2, 3 and 4 history, citizenship and PSHE curriculum; and a creative project documenting young people's responses to the collection creating an audio/visual output such as a film
- public engagement combining a programme of in-person and online events with researchers and activists and a series of online resources showcasing the collection, its key themes, and its contemporary relevance
- placements for students, and for prospective heritage professionals from the local community.
The project will be relevant to those interested in citizenship, democratic participation, political institutions, policy making, activism, women’s rights and gender equality.